Predictive Emergency Service Operations Planning

The objective of this project is the exploration of the frontier between demand forecasting and operations planning to devise predictive, intelligent, and adaptive strategies in the context of emergency services . More specifically, the research will follow and combine two main lines. The first concerns the furthering of spatiotemporal prediction models of the demand that adjust to the idiosyncrasies of the application framework by exploring the implication of context-specific variables while leveraging societal issues (i.e., the bias in the historical demand distribution due to racial or economic factors). The second regards the definition of optimisation models specifically tailored to the necessities of emergency services to devise predictive action plans. This research will be hosted in the Crime and Security Research Institute with connections to UK/international police force partners and other emergency services. As such, the models will be tested on real-world datasets.

Methods: This project draws from the disciplines of Machine Learning (ML) and Operational Research. In broad strokes, the project will be structured as follows. i) Analysis of the context and problem to solve. ii) Literature review for the identification of improvement opportunities with regards to the problem addressed. iii) Definition of mathematical models that solve the problem and expand on the literature. In this regard, the project is focused on (but not limited to) classical ML models, neural and deep models, and mathematical programming models. iv) Development and validation of the solution methodology.

Deliverables: The results of the project will be mostly published as journal papers or as conference papers when appropriate. Dissemination will be carried out at national/international top-tier conferences through talks or posters. Successful models will be implemented and developed into working software to be used by emergency services.